Determining the role of selection on the evolution of HIV-1 at the within- and between-host scales

Summary

HIV-1 is an RNA virus with short generation times, high mutation rates and a chronic period of infection, providing the ideal conditions for rapid adaptive evolution. Evolutionary dynamics are shaped by selection on two levels: within-host adaptation, such as selection of variants that evade host-specific immune responses, and between-host adaptation. Past research has found evolutionary rates are five times faster within a host than between hosts, however there is evidence that suggests the rates of divergence are approximately equivalent. A proposed explanation of this finding is that segregating sites are "toggling" between states during infection. Possible mechanisms include temporal changes in selection pressures and synonymous slightly deleterious mutations hitch-hiking to high frequency due to genetic linkage, and then falling in frequency as a result of recombination or reversion.

This project will use phylogenetic analysis of HIV-1 sequencing data and methods from population genetics to determine the sites toggling between states and to build a data-driven understanding of the selection process that shape evolution at both levels. The effect of selection pressures on phylogenetic inferences is currently largely unknown, and a key objective of this work will be to develop phylodynamic models that incorporate the evolutionary complexities, such as selection and recombination, that are typically unaccounted for or are included without reference to real biological findings.

Aims and objectives:

1. Develop a mutation-selection balance model that explains the evolution of virulence by purifying selection.

2. Determine the selection processes that results in within-host toggling: longitudinal sequencing data will be analysed to identify sites under selection and the most likely mechanisms that result in toggling at segregating sites.

3. Incorporate toggling at within and between-host levels into evolutionary and phylodynamic models: questions that will be addressed include whether individual and population-level rates are sensitive to the measurement timescale, and how does sampling frequency alter the effect of toggling on phylogenetic inferences, such as time to most recent common ancestor.

Novelty:

The major contribution of this DPhil will be the linking of biological mechanisms, selection pressures and evolutionary and epidemiological outcomes at the within and between-host levels. The development of effective vaccines and treatments depend upon our understanding of how the virus is transmitted between hosts with different immunological backgrounds and consequently evolves and adapts within the host over many years, and this is heavily influenced by the different selection processes that are the focus of this research. Moreover, more sophisticated phylodynamic models will improve the inferences made on the timing of new outbreaks and consequently the implementation of public health interventions.

Alignment of EPSRC strategies and research areas

This project falls within the EPSRC healthcare technologies research area and will in part utilise already published deep-sequenced datasets, as well as long-read longitudinal sequencing data for hundreds of individuals and transmission pairs that will be available within 6-12 months.

Potential impact
In the same way that bioinformatics has transformed genomic research and clinical practice, health data science will have a dramatic and lasting impact upon the broader fields of medical research, population health, and healthcare delivery. The beneficiaries of the proposed training programme, and of the research that it delivers and enables, will include academia, industry, healthcare, and the broader UK economy.

Academia: Graduates of the training programme will be well placed to start their post-doctoral careers in leading academic institutions, engaging in high-impact multi-disciplinary research, helping to build training and research capacity, sharing their experience within the wider academic community.

Industry: Partner organisations will benefit from close collaboration with leading researchers, from the joint exploration of research priorities, and from the commercialisation of arising intellectual property. Other organisations will benefit from the availability of highly-qualified graduates with skills in big health data analytics.

Healthcare: Healthcare organisations and patients will benefit from the results of enabled and accelerated health research, leading to new treatments and technologies, and an improved ability to identify and evaluate potential improvements in practice through the analysis of real-world health data.

Economy: The life sciences sector is a key component of the UK economy. The programme will provide partner companies with direct access to leading-edge research. Graduates of the programme will be well-qualified to contribute to economic growth - supporting health research and the development of new products and services - and will be able to inform policy and decision making at organisational, regional, and national levels.